New catalytic routes towards CO2-derived polymer materials

The project aims to develop and understand novel organometallic catalysts to make sustainable materials from CO2, providing an exciting opportunity to establish a new area of research. You will be provided with high-level training across a wide range of areas including:
Air-sensitive organometallic synthesis and characterisation (including the use of Schlenk techniques, gloveboxes and NMR spectroscopy)
Polymer synthesis and characterisation (high pressure autoclaves, GPC, mass spectrometry)
Mechanistic understanding for targeted catalyst development